Data driven approach to identifying building retrofit pathways in the context of rapid energy system decarbonisation

In recent years there have been significant advances in characterising the thermal performance of buildings from large time-series data sets of measurements taken by in situ sensors. Combining the thermal performance estimation from such analysis with details of the building's characteristics will provide the opportunity to predict energy savings from specific retrofit measures. It will also enable a robust assessment of the suitability of low carbon technologies, such as heat pumps, to deliver the required heat to properties.
The successful candidate will be trained within our vibrant ERBE CDT community and join an active and supportive research group: The Physical Characterisation of Buildings.
This PhD aims to develop a new method to combine the estimated energy performance of properties with supplementary physical data to provide detailed insights into building performance and how this varies over a year. This building characterisation will enable the impact of different heating technologies and control strategies to be assessed. The PhD will therefore support effective decision making to enable flexible, or smart, operation of heating, whereby appliances are controlled to support balancing the grid - essential for decarbonisation.

Potential impact
The low carbon energy systems needed to achieve the Government's carbon 2050 reduction targets promise declining generation costs, but at the price of inflexibility and intermittency. The challenge is to contain costs and improve energy system security, by building in resilience. The opportunities include: more efficient energy conversion, networks and storage technologies; improved energy control and management systems; integration of energy performance into modern methods of construction; improved measurement, display and control systems; and new business models. This will bring pervasive economic benefits: the creation of new intellectual property and expertise; businesses with the ability to compete in the huge new markets for energy efficiency and resilience, both in the UK and overseas; healthier and more productive places to work and live; and a means to address social hardship and inequalities, such as fuel poverty, which affects the health and wellbeing of society's most vulnerable. Seizing these opportunities requires leaders with multi-disciplinary knowledge, skills and whole-system perspective to break down restrictive, sector-specific silos, and drive innovation. The ERBE CDT will train such leaders.

The short and medium term impacts of the ERBE CDT will arise during the training of these leaders and through their research outputs and collaborations. These will include, but are not be restricted to: new approaches to analysis; new insights derived from large datasets; new modelling methods and ways of using existing models; new experimental techniques; field and laboratory measurement techniques; improved socio-technical methods; new manufacturing methods, devices, primary data sets, and patents; and, together with our industrial stakeholders, the integration of research into the business innovation process.

The longer term impacts will be realised over the next 40 years as ERBE graduates take on influential roles in diverse organisations, including:
- national and local governmental organisations that are developing affordable and socially acceptable evidence-based energy policies;
- energy supply and services companies that are charged with delivering a clean reliable and economical system, through deployment of energy efficiency products and technologies within an evolving energy system architecture;
- technology companies that are developing new components for energy generation and storage, new heating, cooling and ventilation systems, and smart digital controls and communications technology;
- industries that are large consumers of fuel and power and need to reduce their energy demand and curb the emission of greenhouse gases and pollutants;
- consultancies that advise on the design of energy systems, non-domestic building design and urban masterplans;
- facilities managers, especially those in large organisations such as retail giants, the NHS, and education, that are charged with reducing energy demand and operating costs to meet legally binding and organisational targets;
- standards organisations responsible for regulating the energy and buildings sectors through the creation of design guides and regulatory tools;
- NGOs and charities responsible for promoting, enabling and effecting energy demand reduction schemes;
- health and social care providers, who need to assure thermal comfort and indoor air quality, especially as our population ages and we adopt more flexible healthcare models.

The realisation of these benefits requires people with specific skills and an understanding of the associated ethical, health & safety, regulatory, legal, and social diversity and inclusion issues. Most importantly, they must have the ability to look at problems from a new perspective, to conceive, and develop new ideas, be able to navigate the RD&D pathway, and have the ability to articulate their intentions and to convince others of their worth; the ERBE CDT will develop these capabilities.